Developing Chemical Imaging Methods for Metabolic Profiling of 3D Physiological Models

The project aligns with the recently awarded EPSRC-BBSRC funded Prosperity Partnership called Transformative Imaging for Quantitative Biology (TIQBio) with M Squared Life and Astra Zeneca. In this project the student will develop new methods based on non-invasive label-free imaging for metabolic profiling of 3D physiological models. Spheroids and organoids are increasingly being used for pre-clinical studies in biological and pharmaceutical research. However, the methods to study them are invasive and destructive or provide little information about their metabolic status. This is especially an issue in drug discovery where medium- to high-throughput is required for testing promising drug candidates and treatments. In this project, imaging platforms based on the light sheet geometry and new chemical imaging techniques will be used on patient derived 3D cell cultures (spheroids/organoids) for providing proof of concept of the ability to measure and monitor the metabolic status on application of a treatment. Fluorescence imaging as well as biochemical methods will be used for validation or to complement the chemical information. The imaging data will be analysed using both established and new machine learning based analysis methods. Thus the project will aim to deliver a new rapid imaging-based methodology to non-invasively report the metabolic status, and changes therein, of 3D physiological models.